Development of an ultra-thin high efficiency photovoltaic power module for more secure smart cards

Lightricity will deliver a prototype, smart card compatible, photovoltaic (PV) power module with use-case functionality demonstrated within a smart card demonstrator including the array of industry-accepted security elements to be powered. This will utilise our patented and uniquely efficient PV technology and patented power management architectures. It will do so in the ISO standard card format and in compliance with the industry's various challenging manufacturing process and durability testing constraints. Utility under realistic illumination scenarios will be demonstrated.

This will demonstrate to smart card industry companies already engaged that our PV power source solves the issues previously considered by them to be blockers. This project will pave the way for us to offer such companies a modular smart card power source for incorporation in their own new designs and manufactured products. This will be a game-changing new solution to an existing global and very significant problem experienced by the smart payment card industry.

Global card fraud losses were £23.7bn in 2021 and the global smart card market of £3.4bn (2020) is projected to reach £6.2bn by 2027 with contactless smart card segment accounting for 64% of this.

The objective is to enable the latest generation of powered smart cards with enhanced security features (fingerprint sensor biometrics and/or dynamic CVV displays) to be extended to countering the 75% of fraudulent card transactions that occur away from a point-of-sale (PoS) reader machine (Card Not Present or CNP transactions). Current enhanced security cards need the PoS reader to harvest RF energy at a few centimetres distance during contactless transactions so are ineffective against online and telephone transaction card fraud.